The Linguistic DNA of Modern Western Thought: Paradigmatic Terms in English, 1500-1800

The aim of this project is to understand the evolution of early modern thought by modelling the semantic and conceptual changes which occurred in English discourse (c.1500-c.1800). The early modern period was an era of profound linguistic and conceptual change which scholars have long recognized as the bridge between the medieval and modern worlds. The insight of such work is that this period yields key concepts - or paradigmatic terms - that are primary in shaping our understanding of the emergence of modern culture, the nature of historical thought and conceptual history. However such insights are the result of the historical (re)construction of cultural keywords or concepts by examining their complex semantic make-up and change at any particular moment of time and over time. This project aims to explore the ways in which key terms emerge as concepts (and paradigmatic terms) in a particular universe of historical printed discourse over time.

Instead of searching for keywords and assigning them to 'concepts', the project will use information extraction techniques to identify lexical patterns within approximately 37 million pages of printed discourse, using (48,327 re-keyed texts from Early English Books Online (EEBO) and approximately 205,000 OCR-ed texts from Gale Cengage's Eighteenth Century Corpus Online (ECCO)). The techniques include query expansion using rules derived from keyword frequency, proximity, density (keyness), syntax and semantic relatedness. High Performance Computing Infrastructure will be used due owing to the scale of the querying process. Visual representation of the resulting database will then enable the project's researchers to identify and explore the emergence of paradigmatic terms and conceptual structures in early modern English.

Three Research Themes will be used to validate the accuracy of the information extraction techniques and provide insights into the emergence of paradigmatic terms and conceptual structures in early modern English. Research Theme 1 (Contexts of Semantic Change) will explore the historical and discursive circumstances of concept development. Research Theme 2 (Lexical Families and Conceptual Fields) will explore the linguistic characteristics of concepts and their constituent keywords. Research Theme 3 (Lexicalisation Pressure) will explore the characteristics of word formation and vocabulary size within conceptual fields.

The principal outcome of this project will be a complete visual representation of the lexical structure of English printed discourse from 1500-1800, enabling patterns, trends and anomalies to be traced whilst also providing access to the underlying texts for deeper, contextualised readings. Further, a Web API will enable third parties to develop their own research projects and digital products using the underlying dataset.

The project will be a collaboration between English historical linguists at the universities of Sheffield, Glasgow and Sussex, the digital humanities team at the Humanities Research Institute and the Historical Thesaurus of the Oxford English Dictionary. The project will also work closely with the Early Modern OCR Project (eMOP) at Texas A&M University, Jisc Historic Books and Gale Cengage.

Potential impact
The overall impact we want to achieve is a data-driven, language-led revolution in our understanding of knowledge. Our hope is that the database and research arising from this project will constitute an important step on the way to achieving this ambition, but it will be equally important to put in place the wide collaborative environment and processes necessary for kick-starting its impact.

The proposed project will impact on numerous sectors outside academia:

1. Libraries, museums, archives, digital content publishers and the popular press. These sectors will be key to widening the dissemination of the database and its accompanying visualisations to a general audience through their established activities and dissemination channels. Ideally the impact of engagement with these sectors will be both an increase in public awareness of the resource and, eventually, new resource discovery services. Further, the methodology and algorithms will have a value to digital content publishers across numerous markets and genres as a means of improving a user's access to online content by facilitating semantic search and the ability to use concept modelling as a visual interface to information.

Key stakeholders for embedding this impact are considered to be: the British Library (including British Library Labs); National Library of Wales; National Library of Scotland; The National Archives; BBC History (magazine); the Arts Council (public libraries division); ProQuest; Gale Cengage; Jisc Historic Books; the Text Creation Partnership; JSTOR; 18thConnect; Routledge (journals); Amazon (e-books).

2. Policy development, journalism, market research and information science. These sectors will be key to demonstrating the wider value of the project's methodology and algorithms. We believe that the methodology can be used for predictive modelling of concept formation within contemporary electronic discourse. This will be of value to a range of organisations that need to understand trends, behaviour and demographic change within bodies of discourse that represent particular communities. Such organisations include policy development units (governments and NGOs), journalists, consumer market researchers and information science researchers (the people usually concerned with undertaking R&D for products that meet the requirements of these types of organisations).

Key stakeholders for embedding this impact are considered to be: Runnymeade Trust; Joseph Rowntree Foundation; Nominet Trust; Centre for the Study of Journalism and History (Univ. of Sheffield, Department of Journalism); MarketResearch.com; Institute of Work Psychology (Univ. of Sheffield, Management School); Trilateral Research; OCLC; Natural Language Processing Group (Univ. of Sheffield, Information School).